Gong-yu! - Designing shared mobility across cultures

This project will promote UK-South Korea collaboration by bringing together two leading mobility design institutes, the Royal College of Art's (RCA) Intelligent Mobility Design Centre (IMDC) and the Department of Mobility Design at Kookmin University, Seoul. Central to the collaboration is the shared belief that design goes beyond mere problem solving and forms a cultural activity aiming to improve social cohesion, valorize culture and heritage, and enhance personal fulfillment and wellbeing.

The project will adopt a cross-disciplinary and cross-cultural approach to unpack the design of sustainable mobility futures. The global mobility challenge requires local knowledge and sensitivities which are not only relevant to global businesses but also to provide mobility solutions that are relevant and understandable to people.

The collaboration aims to build research strengths and capabilities which will be achieved by sharing best practice and knowledge exchange, identification and development of themes and topics of mutual importance and the identification of funding opportunities. It will build on the expertise and experience at both institutes in the area of mobility design centred around a shared vision to advance mobility through design and research for social, environmental and economic good. Specifically, it will focus on the design challenges and opportunities of shared mobility which is widely considered to be essential for the development of sustainable mobility.